The description of Standard Model Processes at next-to-leading high-energy logarithmic accuracy

This project will calculate the next-to-leading logarithmic corrections at large energies from quantum chromo-dynamics to the description of Standard Model processes. It will implement the calculations and provide predictions to be confronted with data from the LHC. The predictions will be matched to fixed-order high-multiplicity calculations and provide state-of-the art predictions, which will be needed for extracting standard model parameters at high precision.